Designing synchronised lighting experiences for films

The amBX project team will work to develop fundamental concepts and tools for the creation
of synchronised lighting experiences alongside movies. The team will work closely with film
directors and lighting directors to capture the 'art' of lighting in the film making process into
the tool concepts and the subsequent recreation of the synchronised experience.